Dynamic optimisation of tumor's dense-dose scheduling via closed-loop control and beyond

Closed-loop control (CLC) theory is widely used in different industries (robotics, automotive, aerospace, etc.) and to a less extent in clinical settings, despite its success story in the automation of glucose control for diabetic patients through an artificial pancreas. This proposal looks to jointly define a future research agenda driven by inputs from oncological experts (directly and through observation) for the deployment of CLC in decision making for tumour growth control in a heterogeneous environment. This will be presented to the medical and academic communities via multiple channels at the end of this collaborative research. The research proposed herein covers a 12-month preliminary feasibility study enabled by two 2-month periods of collaborative research with the Memorial Sloan Kettering Cancer Centre (MSKCC) in New York, funded by the OTG.